High vacuum, membrane free multi-stack laminator

Teknisolar wants to develop the world first photovoltaic (PV) multilevel laminator that can work without the silicone membranes. The lamination process is the heart of the manufacturing process of PV panels but is also the 'bottle neck of the production line in terms of cycle time and reliability of the finished product. Existing laminators rely on a silicone membrane which creates high level of stress in the PV panel resulting in a reduced long-term performance and glass breakages that slow down process efficiency.

Initial research has technically demonstrated the possibility of manufacturing multi-stack laminator that doesn’t feature a silicone membrane. However it is apparent that further laboratory research into the laminator's vacuum system is required. To reach a high level of vacuum within a short delay is absolutely important, for several technical reasons: the impact of an insufficient vacuum level or a long delay in evacuating the air is mainly on quality of the panels, that can be affected by delaminated areas and air bubbles trapped along the edges, and on longer cycle times, that can reduce the line competitiveness.